ICT accreditation

This project will allow Axiom to enhance its ICT systems resulting in better protection of sensitive customer and business data resulting in the opportunity to grow within the UK security market.